Aston University and Newtown Packaging Limited KTP 23_24 R6

To create an innovative Global B2B Business Development Process using advance modelling and analysis, market intelligence and sophisticated customer communication to develop new markets, products and services.